The health and well-being effects of pest rodent management strategies in rural Madagascar

Finding solutions to global challenges such as climate change, biodiversity loss, food security and emerging disease will require collaboration across sectors and disciplines. Increasing appreciation of the interdependence of human and animal health and the environment has led to the development of the one health approach, which aims to optimise the health of people, animals and ecosystems. This interdisciplinary project provides the opportunity to conduct applied one health research to address the twin challenges of diseases transmitted from animals and food security in low-income countries, focusing on the development of effective and socially and economically sustainable rodent management strategies.

Rodents contribute significantly to income and food insecurity due to both pre- and post-harvest losses and are reservoirs for diseases with substantial impacts on human health. Many rodent pest species are also invasive species with impacts on native ecosystems. Thus, effective rodent management can have widespread beneficial impacts. However, as for any invasive or pest species, management is a complex social, economic and ecological challenge. Rodent populations can respond to management by increasing reproduction and immigration, whilst the approaches to management taken by individual farmers and communities, and policy development by stakeholders, will depend on how impacts and the feasibility of strategies are perceived.

Little is known about the economic cost of rodents, and this is a serious barrier to effective management being implemented. No studies have yet quantified the combined impacts of rodent-driven agricultural losses and health impacts on farmers and communities. Rodents can disperse across landscapes in response to changing densities and resource availability, and management (or lack of it) in one area will have spill-overs or "externalities" for farmers and communities elsewhere. Effective management is therefore complicated by spatial ecological processes and spatial differences in economic impacts and management control behaviour.

This project will work with existing ecologically based rodent management projects and epidemiological studies in Madagascar, and will focus on the following components:
(i) epidemiological studies to quantify the burden from rodent-borne zoonoses and understand risk factors.
(ii) fieldwork to explore perceived and real costs of rodent impacts on crop income, food security and health.
(iii) experimental economic approaches to investigate how individual farmers balance economic and health considerations when taking management decisions, and attitudes towards risk, uncertainty and community-action.
(iv) agent-based modelling to explore how the cost-effectiveness of different management options depends on spatial ecological processes and spatial differences in management control costs and economic impacts.